REACT: Retrofittable Emission-Free Ammonia Combustion Technology

The project will involve pre-deployment trials of a mono-fuelled ammonia engine generator set, developed as a retrofit solution for current diesel engines. The work builds upon recent feasibility research under the EPSRC "_MariNH3_" programme and CMDC4 "_ENTICE_" project, which has proven experimentally in state-of-the-art ammonia engine laboratories how to modify and operate such an engine with 100% sustainable ammonia fuelling and negligible "tailpipe" (or funnel) emissions using an innovative "rightsized" ammonia cracker system integrated within the engine exhaust. The novel retrofit and engine operating strategy enables use of existing diesel engines and after-treatment technologies, with recently published results receiving the award for best paper from the International Ammonia Symposium.

**Clean Air Power** will lead this project to retrofit design an existing diesel engine, converted to advanced lean burn advanced spark ignition by MAHLE Powertrain, with the following features:

* Designed and integrated flexi-fuel injection system by Clean Air Power to deliver precisely controlled fuelling ratios of ammonia and hydrogen
* Upgraded engine control, using a fully flexible control unit that ensures robust operation under all operating conditions and including integrated system safety controls by MAHLE Powertrain
* Specification of a comprehensive emissions after-treatment system by Johnson Matthey, integrated to minimise regulated and unregulated emissions
* Design and integration of a modular on-board ammonia cracker system by AFC Energy (recently proven experimentally at the University of Nottingham)
* Design and specification of the scalable fuel storage and supply system as part of a turnkey (palletised shipping container) engine generator set solution for both portside and on-board decarbonised power
* Experimental assessment of the multi-cylinder generator set at the University of Nottingham's established facilities, with the experiments identifying future incremental optimisation of hardware and developing "cold start" engine operating strategies
* Scalability assessments, both in terms of future hardware specification as a scalable shipping container solution and identifying the associated commercial opportunities for the partners (portside and on-vessel retrofit)
* Certification validation, with major certifiers directly engaged to ensure the pathway to compliance as a "ready to go" turnkey solution
* Outreach activities across multiple engine manufacturers and potential end users (portside and fleet operators) including a newly assembled project steering group and presentation to key related ongoing networks (e.g. _MariNH3_)

Ultimately, the work will allow the UK based partners to undertake immediate future demonstration and commercial exploitation of this key technology to enable mass adoption of ammonia without any remaining reliance on fossil fuel.